LOOP LABS

Cities are getting smart. Sensors and connected screens are in every pocket, in every car, on every street : smartphones, urban screens, wifi, tablets, RFID. Big data helps us better understand the irrationality of human behaviour. Based on what we do, not what we say. Location based technologies mean messages can be delivered where, when and how they are most likely to motivate action."Nudge" technologies persuade people to buy more stuff. Games help people get fitter, motivate staff to work harder.LOOP Labs interventions employ game mechanics and nudge technologies across city streets to motivate more sustainable behaviours. Connecting data, sensors and screens, they bring together the right players to deliver holistic city wide interventions.